Post Covid-19, isolation compatible, solution to support access to legal consultation for disabled and infirm individuals and carers

**We enable lawyer & mediators to provide services to elderly & cognitively impaired clients.**

* Mediation and the practice of law is evolving. Implications of COVID19 have emphasized restrictions of operating a functional practice, lawyers and legal professionals have the challenges of maintaining adequate regulatory and compliance standards when they engage with their clients, in an efficient and cost effective manner. Lack of consolidated tools and apps on one platform has particularly impacted the disabled and elderly clients in need of legal assistance during the pandemic. Lawyers have expressed difficulties in being able to assist their clients with moderate and severe cognitive impairment, along with their impaired clients' assigned attorneys, over online meetings as they with their more enabled counterpart clients.
* RESOLV is a SaaS (Software as a service) platform aims to provide seamless and remote access to Online Dispute Resolution services to lawyers, mediators and law firms. Services provided on RESOLV facilitates end-to-end mediation sessions through video meetings, which are encrypted and transcribed. We aim to provide our subscribing lawyers with all tools needed during and after a mediation process on one consolidated platform. Our core aim being to equip legal professionals to provide seamless online legal services to all their clients whether they are enabled or suffering from any form of cognitive impairment, along with their assisting personal care attorneys.
* Engaging in a mediation session through RESOLV means that even if a legal matter is not resolved the first time, the data gathered on the platform will enable lawyers to easily regenerate any necessary documents required for subsequent processes, such as initiating submissions in court to further their client's instructions. This process not only consolidates various mediation workflow patterns onto one app, but also reduces costs and time a lawyer or a further referred legal professional would have to engage in, to further a client matter for resolution. The bi-product of a lawyer using this app will result in further efficiencies in court processes, encouraging better use of court time and judicial resources, as cases would be more simplified when they reach court.

**COVID - The Enabler:**

* Covid 19 has impacted people with disabilities suffering from cognitive impairment and elderly folk, who are exceptionally dependent on assistance of personal care attorneys to execute documents and access personal and financial assistance for basic needs.
* RESOLV's Enabler will aid Personal Welfare and Financial Affairs Powers Attorney holders to act more efficiently in the best interests of their Donors. To ensure that legal practitioners can effectively and safely comply with the execution of documents that are necessary to help action the needs of clients with cognitive disabilities.
* It will have a secure authentication process which will empower legal practitioners to have documents such as bank or building society accounts, bill payments , pension or benefits collections managed by helping attorneys to manage their donor's given instructions effectively. The Enabler module addition will aid clients with cognitive impairment and their attorneys long term as well as during the pandemic.